CREATION: A Dementia-friendly AI Creativity Solution

Drug treatments for dementia remain limited, but non-pharmacological interventions can make life better, if not longer. Post-pandemic access to in-person non-pharma interventions remains critically low because of funding shortfalls and a 45% increase in isolation among people living with dementia. This isolation is a potent accelerant of symptoms and hence of care burden and costs.
CREATION (a Dementia-friendly AI Creativity Solution) responds to this challenge with a digital tool for creative self-expression, socialization and engagement for diverse dementia communities.
The CREATION concept has already been enthusiastically approved by two key user groups. In my recent Digital Tools for Wellbeing with Dementia (DoWell) user-requirement study, the participants (all of whom are living with dementia) strongly supported the proposal to co-design an on-demand tool for creative expression activities to enable autonomous access to all their proven health and wellbeing benefits.
Responding to this, CREATION will work with these and other beneficiary, user and customer groups to co-create a dementia-friendly and human-in-the-loop AI creativity solution to prompt daily creative activities, reduce isolation, boost wellbeing and thus slow disease progression and the related primary and secondary care needs and costs.